The use of incentives in the formation of healthy lifestyle habits following the school to work transition

This work will test an intervention to promote and maintain healthy lifestyle habits in young people leaving school for work. We will also test whether incentives can be used to prompt such changes. Young people with low incomes and social resources are at particular risk of developing risky health behaviours (e.g., poor diet and an inactive lifestyle); however we see the transition from school to employment to provide an opportunity to change behaviour. This is because it is much easier to break habits when your environment changes than when routines are established.

Students will be recruited to the project before leaving school, and invited to an information session at their local leisure centre. They will be randomised to one of three groups; (i) three months of behavioural support for promoting a healthy diet and physical activity, (ii) three months of behavioural support with incentives (£10 voucher for driving lessons or mobile phone top-ups), or (iii) an information only control group.

Findings from this work will provide valuable information to inform policy on the feasibility of health promotion with this under-researched and hard to reach group.

Technical abstract
The prevalence of obesity in the UK has increased rapidly in recent decades. As obese individuals are at greater risk of a number of chronic diseases (e.g., coronary heart disease, type-2 diabetes), this increase in obesity has become a major public health problem. Dietary and physical activity patterns are central to obesity and it is understandable that many primary prevention attempts have been aimed at children and adolescents. However, no intervention has targeted these behaviours during the transition from school to employment. As the risk for future ill-health from non-communicable diseases is greater in manual workers, those with lower educational attainment, and fewer years of academic study, it is surprising that past work has overlooked this segment of the population. Indeed, the ?school to work? transition appears to be advantageous from a public health promotion perspective as the developing adolescent forms new physical activity and dietary habits on leaving school. This study, therefore, aims to test the added value of incentives in promoting healthy-lifestyle habits to school-leavers in addition to the provision of behavioural support. Significant user engagement will be incorporated at all stages. Phase-1 will involve focus groups with the target population to gain a better understanding of their views and preferences as they relate to issues such as diet, physical activity, and priorities at this life-stage. Informed by the focus group data, using a subgroup of users and providers, phase-2 will seek to refine delivery mechanisms, pilot an intervention grounded in empirically supported theories of behaviour change, and address/resolve issues such as participant burden, user engagement, and ease of delivery. Following this consultation, the intervention (phase-3) will be tested via a cluster randomised controlled trial (CRCT) aligned with the CONSORT guidelines. The CRCT will consist of three treatment arms; (i) behavioural support group, (ii) a behavioural support plus incentives group, and (iii) an information only control group. Primary outcome measures will be change in diet and objectively-assessed physical activity. Secondary outcome measures will include self-report psychological measures and anthropometric indices (e.g., BMI, waist-circumference). Data will be analysed using multilevel analysis controlling for cluster effects on an intention-to-treat basis. A 12-month follow-up will be conducted, and the cost-effectiveness of the intervention calculated. Findings from this work will provide valuable information pertaining to physical activity and diet promotion during a significant life transition, inform policy, and yield much needed data on a population of ?at risk? adolescents.